The University of Westminster and Mezzo Labs Limited

To look at the entire life cycle of valuable digital marketing data to secure it in three ways: secure processes for all staff; a customised version of process mining to automate process monitoring; a tamper-proof log of data operations in a form that clients can audit.